The University of Leeds and The Cambridge Crystallographic Data Centre

To develop and bring to market a state-of-the-art digital design platform to significantly automate, streamline and accelerate the design, development and manufacturing processes for pharmaceutical products.